Scheduling algorithms for the dynamic management, placement and scaling of applications embedded in Docker containers and composed as microservices ac

With the sheer scale of devices that are being built and used day by day, there has
come with it the simultaneous growth of new types of applications that are highly
latency-sensitive. For these applications the traditional cloud model, whereby an
application communicates with a data centre(s) at some point in space, is not
optimal for its latency sensitive requirements. The fog, initially proposed by Cisco,
is a middle layer between the cloud and the edge of the network, allowing
applications to be run on hardware and resources throughout the network, such as
routers and switches. This allows the application to meets its latency sensitive
requirements by using already provisioned network hardware close to the edge of
the network.

With the rise of the fog, a new set of research challenges have emerged. Some of
these include how to program for the fog, how to manage and place applications
throughout the hardware resources on the network, and how to scale those
applications in an optimal manner. There is currently no way of allowing developers
to be able to program their applications across the "full stack" from the edge to the
cloud (and make full use of the advantages that come with them).

My solution is this: For a developer to be to achieve this full stack programming
capability by composing their application as a series of microservices which will
then be embedded inside of Docker containers and subsequently orchestrated
across the full stack of edge, fog, and cloud. My PhD will focus on building the
scheduling algorithms that will be responsible for making decisions as to
how to intelligently orchestrate the user's application in order to meet its desired
requirements.